The use of 3D printing techniques in the preparation of biocompatible materials

The proposed work aims to develop a variable composition smart stent derived from biocompatible
materials using 3D printing techniques. We hypothesise that variable compostion approaches will
allow significant improvement in stent toughness over current devices, In the long term, personalised,
patient specific stents could be printed using information from 3D segmentation of the patient's
medical images. The approach could also potentially be applied to stent structures for aortic
aneurysms.